Point of Care Testing for Autoimmune Disorders

Autoimmune diseases result from a dysfunction of the immune system; the body produces an
immune response against its own tissues, and attacks its own organs, tissues, and cells. There
are >80 types of autoimmune disorders, including thyroid and coeliac disease. Nalia have
identified an opportunity to develop a rapid, cost-effective immunoassay which detects
multiple autoimmune biomarkers within 20 mins at the point of care.